'Everyday Bordering' in the UK: the impact on social care practitioners and the migrant families with whom they work.

The global movement of people is a growing feature of contemporary life. In the UK, policy and the media focus on the need to control all types of immigration and/or the possible 'illegality' of migrants. In 2012, for example, Theresa May stated that the Conservative-led Government aimed to deliberately create a 'hostile environment' by denying illegal immigrants access to work, housing, services and bank accounts. Subsequently, whilst some public servants, such as health care professionals, were already responsible for checking a person's immigration documents and entitlement to services, the 2014 and 2016 Immigration Acts extended these responsibilities to those that do not hold public office, such as, landlords and bank clerks. State bordering practices, therefore, extend increasingly into everyday life and this can be referred to as 'everyday bordering'.

In this hostile atmosphere, professional practice comes under increased pressure, potentially resulting in all migrants being viewed with suspicion by a range of professionals with whom they come into contact. UK legislation relating to family reunification is also increasingly subject to a range of conditions and migrant family members can have complex familial, legal circumstances that impact on their eligibility to access services. Practitioners that work with migrant families in social care settings, thereby, aim to provide families with effective support, but may also be legally obliged to enact practices of immigration control. Little attention has, however, been given to the ways in which these social care practitioners negotiate 'everyday bordering' requirements and how this impacts on the experiences of migrant families with whom they work. This project aims to examine whether, to what extent, and in what ways, practices of 'everyday bordering' permeate social care professions working with migrant families and will consider if and how these practice responses impact on the ways in which migrant families experience support.

The project will examine these questions by collaborating with and comparing experiences of practitioners working in three agencies that provide social care and support to migrant families. To ensure a range of experiences are considered, and to examine the influence of location on 'everyday bordering', these agencies will be located in three urban areas in the North of England: Sheffield, Doncaster and Hull. During a one-year period, researchers will: review relevant policy and professional guidelines; spend time observing interactions between practitioners and migrant families; conduct focus groups and interviews with practitioners; and interview members of migrant families, including children.

Findings of the project will be of interest to audiences beyond the academy. These include, but are not limited to, organisations representing practitioners, policy makers, journalists, campaign groups, migrant families, and NGOs working with migrant families from a range of backgrounds. Findings will also inform productive professional practices and can be used not only by government but also by third sector organisations who may seek to influence policy in this area.

Potential impact
This project aims to examine whether, to what extent, and in what ways, practices of immigration control permeate across social care professions working with migrant families in the UK. This will expand understanding of who, in the current UK context, enacts or resists these practices and if and how this impacts on the support migrant families receive. The research will be of interest to a range of audiences, including: migrant families; social care professionals working with migrant families; politicians and policy makers; and bodies responsible for professional standards in health and social care. The project will impact significantly on non-academic beneficiaries by:

1: Bringing social care stakeholders together at engagement and dissemination events to develop shared responses to issues identified and their capacity to cooperate.
2: Making recommendations for policy and practice by circulating an end-of-project policy briefing to stakeholders, presenting this verbally to at least three audiences and by publishing a blog piece.
3: Improving social care practice responses and outcomes for migrant families, by making recommendations in an end-of-project training resource pack to be delivered to relevant organisations and broader national networks.
4: Developing innovative methodological approaches for evaluating the impact of practice approaches on service users, which will be incorporated into the end-of-project resource/training pack and, also, a blog piece.
5: Assisting the settlement process for migrant families - families will indirectly benefit from impacts 1-4, those participating will also benefit directly via their involvement with the project and a final celebration and dissemination event.

Impacts will be realised via ongoing engagement with professionals and families involved with social care agencies in Hull, Doncaster and Sheffield, and as a result of relationships developed with local and national stakeholders that aim to influence immigration policy and social care practice. The PI has established relationships with organisations in Hull (including Hull City Council Children and Young People's Team, The Community Integration and Advocacy Centre, and The Red Cross), Doncaster (including The South Yorkshire Teaching Partnership, The Conversation Club, and Doncaster Children's Trust), and Sheffield (including Sheffield City Council's Children and Families Service, and Cohesion Sheffield). Initial contact has been made with regional and national groups: South Yorkshire Migration and Asylum Action Group; Asylum Matters; and the All Party Parliamentary Group on Migration. At the outset of the project, the PI will engage further with these and other stakeholders, including: The British Association of Social Workers; The Association of Community Workers; The Immigration Law Practitioners' Association; Migration Yorkshire; The Joint Council for the Welfare of Immigrants; and The Refugee Council.

The Advisory Board will have a key role in supporting impact activities. In addition to academics, members will include: Hull North MP, Diana Johnson; Sheffield City Council's Cohesion & Migration Manager, Angela Greenwood; a member of Doncaster's Clinical Commissioning group; Jeni Vine, Secretary for the National City of Sanctuary Committee; and representatives of the three collaborating agencies. Members will provide access and disseminate findings to academic, practitioner, political and activist audiences. During and after the project, the PI will work with the University's press office and Impact and Engagement Team to maximise impact, dissemination and media opportunities. This includes publicising and reporting on engagement events and research milestones in forums, such as, The Yorkshire Post, The Hull Daily Mail, The Doncaster Free Press and local BBC Radio. The project will have an online presence via Twitter and the University of Sheffield's webpages, and will target academic and non-academic audience.